University of Central Lancashire and Recycling Lives Limited

To develop and implement an innovative approach to utilising automated shredder residue to produce sustainable green energy, generate new income streams and fulfill closed loop recycling requirements therefore meeting European waste obligations.